Art, Activism and the Archive: The Histories & Legacies of Stuart Marshall

Abstract
This practice-as-research, archive-based, interdisciplinary project proposes the first complete study and analysis of the theories
and practices and historical and critical legacies of artist, educator, writer, AIDS video activist and LGBTQ+ television pioneer
Stuart Marshall (1949-1993). This will be situated between his primary archives at LUX, the British Artists' Film & Video Study
Collection, Northumbria University and research archives in North America. This will affirm Marshall's influential role in
establishing sound and video art and LGBTQ+/ AIDS video, television, and treatment activism in the UK and internationally.
Building on my research on Stuart Marshall in the UK and North America I will extend my writing, interviews and event-based
activities to reanimate Marshall's hybrid media praxis with pre- and post-web 2.0 queer, feminist and media activist
materialities. This will rethink 1970s-1990s activism for today through new critical writing, new media works and solo and
collaborative public events. This will stage new and intersecting research and practice on Marshall's transnational art, academic
and activist networks and art, education and LGBTQ+/ AIDS media activism in North East England, the UK, Canada, and the
US.
Question
How can a critical analysis of and practice-based response to Stuart Marshall's art, media and archive intervention